Automating Account Closure for the Bereaved

**Kind Call: Automating end of-life** **admin.**

Covid-19 means that hundreds of families each day are facing bereavement. With their tragic loss comes the arduous task of closing or updating the 10-15 accounts (utilities, TV, mobile, broadband, entertainment, subscriptions etc) that the deceased will have held.

The role is left to bereaved families, or an appointed Executor, who will need to seperately call, write or email each company, then wait for up to 10 business days for a reply. Accounts can take weeks to close down. It is consequently a stressful and time consuming task for many, and is considered an unwelcome distraction from the things that really matter.

Since service providers need the same key data points to close or update the deceased accounts, **we want to automate this process.** Our service allows users to contact multiple companies, in one go, in under 10 minutes. This works in a similar way to the Government's "Tell Us Once" service, but is for private sector suppliers (utilities, TV, mobile, broadband, entertainment subscriptions etc). Longer term, our ambition is to integrate with Tell Us Once, so that the public have **one, free, service, which they can turn to for support.**